Cortical Thymic Epithelium: Defining Developmental Pathways and Specialization for Positive Selection

T-cells are key players in cell-mediated immune protection of the body, providing a highly efficient defense against viral and bacterial infection. The thymus represents the primary organ supporting the continuous development of new T-cells throughout an individual?s lifetime. T-cells recognize bacteria and viruses through specialized receptors on the cell surface, termed T-cell receptors (TCR). Each T-cell produced bears a receptor of a single specificity. Continuous generation of T-cells occurs throughout life. This process ensures that T-cells exhausted in the periphery during immune responses are replaced and that enough T-cells of sufficient receptor diversity are present within the body to protect against the vast range of potential foreign invaders to the body. Importantly, TCRs are generated in a random manner through the random joining of multiple gene segments encoding the T-cell receptor. Such random receptor generation gives rise to a huge array of potential TCR receptor specificities. The downside of such random TCR generation is that numerous T-cells are generated bearing useless non-functioning receptors, whereas others may generate T-cells that may recognize the bodies? own tissues potentially causing autoimmune responses. In order to prevent development of either of these two cell types, interactions of developing T-cells with epithelial cells of the thymus delete useless and auto-reactive T cells and provide survival signals to self-tolerant T-cells capable of providing efficient immune protection. Thymic epithelial cells (TEC) therefore represent a key cell type involved in the education of developing T-cells, with the number of T-cells produced by the thymus being directly related to the number of TEC capable of providing survival signals supporting T-cell maturation.

Importantly, the thymus undergoes a progressive reduction in size with an increase in age, a process termed thymus atrophy. Less thymic epithelial cells persist, leading to a reduced capacity to support T-cell development. This ultimately causes a reduced output of new T-cells. The potential functional results of which means that aged individuals gradually lose the range of T-cell diversity providing immune protection. In turn, this ultimately results in an increased susceptibility to infection with increasing age.

It is therefore clear that the size of the thymus and numbers of thymic epithelial cells directly control the rate of T-cell production and therefore efficiency of immune protection. The mechanisms that regulate the expansion and development of thymic epithelial cells remain unclear. The primary focus of this research project is to accurately identify and isolate thymic epithelial progenitor cells and determine their capacity to generate mature, functional thymic tissue capable of supporting efficient T cell development. In addition, this study will also investigate the cellular-machinery that endows thymic epithelium with the highly specialized functional capacity to support the development of diverse, self-tolerant T-cells.

Technical abstract
The thymus provides the primary site for T-cell development within the body, T-cells being key immune cell types pivotal to the orchestration of immune responses to invading pathogens. Within the thymus, specialized thymic epithelial cells provide essential microenvironments supporting T-cell development, ensuring that functional pathogen-reactive T-cells survive, whilst non-functional and auto-reactive T cells are deleted. Thymic epithelial (TE) microenvironments can be phenotypically and functionally split into two main specialized compartments being cortex and medulla, each facilitating specific T-cell developmental stages. Cortical thymic epithelial cells (cTEC) provide signals enforcing T-cell lineage restriction on thymus colonizing haematopoieitic precursors and also essential soluble factors providing survival and directional migration signals. In addition, cTEC play a unique and highly specific role in the processing and presentation of a unique array of self-peptides that are presented at the cell surface in association with MHC class-I and ?II molecules. The significance of such self-peptide presentation by cTEC is due to the random nature with which T-cells generate their T-cell receptors (TCR), being molecules expressed at the T-cell surface potentially capable of detecting both self and foreign-antigen and inducing T-cell activation. Importantly, cTEC presented self-peptide:MHC complexes positively select functional T-cells whilst screening-out T-cells bearing non-functional TCR. In addition, it has also been demonstrated that cTEC possess an exclusive capacity to process and present a highly unique array of self-peptides responsible for generating a highly diverse array of T-cells capable of responding to a similarly diverse range of antigen. Positively selected T-cells subsequently migrate to medullary regions where T-cells are screened for auto-reactive specificity, with self-reactive T-cells undergoing deletion before na?ve T-cells are exported to the periphery. Whilst the development and functioning of medullary TE has been a recent focus of research activity providing important data on the biology of such cells, cTEC developmental and functional-mechanisms remain uncertain. It is the purpose of this study to investigate how thymic epithelial microenvironments are established and maintained through the functional identification of cTEC-precursors and define the mechanisms regulating their expansion resulting in the formation of mature cortical microenvironments. In addition, this study will also investigate cTEC heterogeneity in terms of functional capacity to mediate positive selection, and define mechanisms involved in imparting cTEC with the functional ability to positively select a diverse array of T-cells. Such data will not only increase our basic understanding of events regulating T-cell development but may also provide information complementary to the development of strategies targeted towards manipulation of thymic epithelial development and function leading to improved T-cell generation and ultimately enhanced immuno-protection efficiency.